Generative AI and eXtended Reality for Menopause Awareness and Support (MenopauseXR)

The overall _Menopause Reality_ project aims to harnesses the potential of immersive film, interactive virtual reality (VR) to raise awareness about menopause, and now wishes to explore the capabilities of artificial intelligence (AI) . Its mission is to educate, stimulate discussion, challenge stigma, and foster understanding around this significant life transition for women.

The key aspects of the Menopause Reality project are:

**Immersive Film and VR:**

-The project creates immersive short films that share authentic stories of women's personal experiences during menopause.

-By using VR technology, viewers can step into the shoes of menopausal individuals, gaining empathy and insight into their challenges and triumphs.

**Education and Awareness:**

-Workshops based on the project are available for workplaces and healthcare professionals.

-These sessions provide essential information about menopause, dispelling myths, and promoting informed conversations.

By increasing awareness, Menopause Reality aims to create a more supportive environment for women going through this life stage.

**Challenging Stigma:**

-Menopause is often surrounded by misconceptions and societal taboos.

-The project seeks to break down these barriers by sharing real stories, normalising discussions, and encouraging empathy.

**Cultural and Attitudinal Change:**

-Menopause Reality aspires to drive positive change in workplaces and industries.

By fostering a culture of understanding and empathy, _Menopause Reality_ aims to create a more inclusive and supportive environment for menopausal women. Menopause Reality is at the forefront of inclusive innovation, using storytelling to transform perceptions and improving the lives of women navigating menopause.